Explaining the male fertility gap at high temperatures

The earth is warming rapidly, and many animals become sterile at very high temperatures. Importantly, the temperature at which males become sterile may be several degrees cooler than the temperature at which they die- this is the "thermal fertility gap". However, we currently have no idea why some species show a gap and others don't. This is potentially a major problem for species survival in the face of warming, because, in terms of population fitness, a sterile population is the same as a dead one. Therefore, the wider the thermal fertility gap, the more we will be underestimating a species' vulnerability to future warming. Understanding the causes of the fertility gap will therefore allow us to predict which species will be vulnerable to high-temperature fertility loss, and help us to understand the future impacts of warming on wild populations.
Objectives
This project aims to understand the causes of the thermal fertility gap, by searching for ecological and evolutionary trade-offs which limit the ability of males to maintain fertility at high temperatures. You will test whether the thermal fertility gap:
1. Arises due to limitations on the function or production of giant sperm
2. Is an unintended consequence of a promiscuous male mating strategy
3. Is an unintended consequence of selection on female survival at high temperatures